University of Chichester and Dame Vera Lynn Children's Charity KTP 25_26 R2

To embed evidence-based assessment methodologies within DVL CC for evaluating and improving early intervention support services for children with motor learning impairments. The initiative will develop DVL CC's internal capacity to independently assess service impact and continuously improve interventions, creating sustainable capabilities for transforming outcomes for children and families.